Elucidating electronic structure using single point and spectral simulation calculations

The purpose of this project is to explore the electronic structure of mixed metal-silicon clusters, and in particular to explore how changes in metal-metal and metal-silicon bonding influence experimental observables. Over the past decade the spectroscopy and electronic structure of endohedral clusters of silicon has been explored from both experimental and computational perspectives, the ultimate goal being to understand how the electronic properties of the metal impact on the cluster and vice versa. Beyond the intrinsic interest in the nature of the chemical bonds in these clusters, they can viewed as minimal models for transition metals impurities in bulk silicon, an issue of considerable commercial significance in the semi-conductor industry. Therefore, this project falls within the EPSRC Physical Sciences research area. The clusters of immediate interest are species such as ReSix+ which are being studied in the groups of Fielicke (Berlin) and Janssens (Leuven), with whom we have collaborated on problems involving lighter elements. The clusters are generated in the gas phase and their vibrational spectra measured indirectly through multi-photon desorption techniques. The first question to address is, therefore, what the geometric arrangement of atoms is. Our role is to use density functional theory and, ultimately, ab initio theories, to answer this question for the Re clusters in the first instance, and later more diverse transition-metal based clusters. Theory offers two approaches to this - the computed energy is a straightforward measure of stability, and, in principle, the isomer with the lowest computed energy should be the one that is present in the experiment. However, density functional theory (DFT) often struggles to answer this apparently simple question - different functionals (different relationships between density and energy) can often give very different estimates of relative energies, particularly when spin states or the nature of the covalent bonding changes. This problem can be addressed by applying ab initio theory such as coupled-cluster (CCSD(T)), and an important element of this project will be to extend beyond DFT. CCSD(T) calculations on systems of this size and complexity remain challenging, and our initial exploration of this issue suggests that basis set convergence and the quality of the Hartree-Fock reference require careful consideration. An alternative approach is to compute spectroscopic properties and try to identify a good match to experimental data: this is, potentially, a more robust approach if the computation of the property of interest (vibrational spectra, in this case) is less sensitive to changes in methodology than the total energy. Through careful analysis, using symmetry as far as possible, we have been able to decode the vibrational spectra of clusters such as Mn2Si12, making the data much more useful than simply a fingerprint. Ultimately, we aim to extract information about metal-metal and metal-silicon bonding from the available experimental data. The work is intrinsically collaborative, and we intend to work closely with the Janssens and Fielicke groups to maximise the impact of our approach.